Project Longbow: Enabling affordable and intelligent digitalisation to manufacturing SMEs.

SamsonVT is a UK-based SME seeking to be a world-leading industrial digital technologies (IDTs) providers by transforming the way in which manufacturing SMEs use their data. The project will create an affordable solution, for SMEs, allowing them to make sure of their unstructured data, generate new data insights and trends which will help support their operations, productivity and growth.